Compact electronics for space deployable quantum cascade lasers

The project aims at the development of highly compact and ruggedized electronics that can be employed on spacecrafts and used in the context of environmental sensing using laser technology, specifically laser heterodyne radiometers. The quantum cascade laser is a laser source that is ideal for this application; however, so far no appropriate drive electronics that qualify for space missions have been developed. This project will address this issue by combining the world-leading capabilities in the design of electronics for laser systems of M Squared with the experience in space-born sensing applications at RAL Space Science and Technology.